Liverpool John Moores University and Beverley Clifton Morris Limited

To implement BIM collaborative working practices and to design and develop new technical services, identified and driven through the execution of a new business model and marketing strategy.